King's College London And Unilever UK Central Resources Limited

To determine the effects of plant derived dietary compounds on vascular cell function and their mechanisms of action to define cellular ageing processes.